Next-gen Robotics for Weed Detection and Management

This project will explore how legged robotics can transform crop intelligence and early weed detection in UK arable farming. Herbicide-resistant black-grass (Alopecurus myosuroides) is one of the biggest threats to cereal production, but control depends on timely, accurate information about where and when infestations occur. Farmers currently lack tools to gather this detail efficiently.

The Next-Gen Robotics for Weed Detection and Management project will test an autonomous quadruped robot ("robot dog") as a mobile field surveyor, able to walk through standing crops, capturing high-resolution imagery without crop damage. This system will be developed to identify black-grass and other field features such as rust, slugs, and insect activity earlier than existing methods, giving farmers better data to guide precise interventions.By determining how early weeds can be recognised and how quickly the robot can survey large areas, the project will define the real-world feasibility and cost-effectiveness of this approach. Even if used purely for targeted mapping, it could significantly reduce chemical use, as farmers would spray only where needed. The work will provide a foundation for future on-farm robotics that combine detection with automated treatment, supporting smarter, more sustainable crop management.